Hydrogen Zero Emission Maritime (HyZEM)

Hydrogen Zero Emission Maritime (HyZEM) brings together leading UK and Australian technology partners to deliver transformational progress for zero-emission maritime hydrogen innovation.

It specifically addresses decarbonisation of vessels through development of interconnected modular hydrogen storage and hydrogen propulsion technologies to de-risk and accelerate market adoption of marine hydrogen.

This programme also delivers technical and economic feasibility studies for a real-world demonstration of zero-emission on-vessel hydrogen storage, propulsion, and bunkering technology and hydrogen port storage and refuelling infrastructure and associated local supply chains.

**UK Partners**

* **Steamology**

Zero-emission steam turbines at TRL5/6 experimental deployment in workboat scalable to MW power

* **The National Composites Centre (NCC)**

World's leading research centre for composites materials including H2-storage tanks, and one of the UK's seven High Value Manufacturing Catapults.

* **Duodrive Ltd**

Expert in marine propulsion developing an advanced, high efficiency and intelligent Contra-Rotating Propulsion system.

* **Chartwell Marine & R3Energise**

Industry leading CTV designers, vessel operators engaged with decarbonisation and vessel efficiency for Windfarm O&M

* **Freeport East**

Freeport for Felixstowe&Harwich with strong Government backing, unique infrastructure links, co-location with growing world-class innovation clusters

* **ORE-Catapult**

Supported SMEs, global industry and academic collaborations accelerating UK companies in offshore renewable energy.

**Australian Partners**

* **Rux Energy --** developing breakthrough nano-materials and integrated systems for physisorbed safe, high-efficiency low-cost hydrogen-storage
* **University of New South Wales Centre for Automated Manufacture of Advanced Composites (AMAC)** -- leading Australian composite materials research centre

Our project meets competition scope and eligibility focussing on the technical design, integration, operation and regulatory approval of several advanced high power on-vessel hydrogen technologies, so reducing the cost associated and barriers to adoption of marine hydrogen solutions.

The team are experts in their respective specialist fields with complementary technologies and experience of collaborating effectively.

A clear plan for future demonstration utilising a new generation of high efficiency Crew Transfer Vessels in partnership with Scottish Power Renewables for high volume Renewable Energy low carbon Hydrogen supply

Rux Energy's patented sorption technology is transforming hydrogen storage, and will collaborate with NCC and UNSW AMAC to develop, prototype and test marine-optimised safe, high-efficiency, low-cost advanced composite tanks.

Steamology steam turbines are zero emission, the combustion of hydrogen and oxygen only produces water without ANY Carbon, NOx, Sox or particulates

Duodrive novel propulsion technology provides the most efficient drivetrain to convert stored energy matching duty cycle demands.